Commercialisation of Tabletop Travels

Our population is ageing. Older people are more likely to live alone and have poor health. This is a recipe for isolation and loneliness; a growing problem as evidenced by the agenda of the ESRC/UKRI's Healthy Ageing Challenge and the UN's Decade of Healthy Ageing. COVID has exacerbated the situation; older people are frequently reporting feeling anxious about leaving the house. This shrinking world creates barriers to engaging with arts and culture. Yet, we know that having a rich cultural life promotes wellbeing and brings increased confidence and opportunities for social connection.

Tabletop Travels addresses isolation and disconnection by offering a fun and stimulating travel experience from home. It engages all the senses to bring alive the culture, history and heritage of a selection of European destinations. The experience is delivered bi-monthly in a recyclable gift box which contains place-based objects, images, words, tastes, smells, sounds and stories, curated by an artist who lives and works in the destination. Tabletop Travels offers immediate excitement -the anticipation of the delivery, connection with the gift-giver, trying drinks and snacks. But there is also longer-lasting interest through the use of multimedia accessed through QR codes, which offer an in-depth view of local lives. Tabletop Travels is an alternative to television, social media or puzzle compendia, offering three-dimensional cultural exploration that can be enjoyed alone or with friends, relatives or carers. The experience alleviates isolation through pleasure and intellectual stimulation but it also supports enhanced digital skills which can open up more of the world, and social connection; new topics for conversation and a sense of togetherness.

This experience is rooted in lived experience - the original idea came from Jeanne Ellin who identifies as 'housebound', and in research, as the idea was then developed as part of the three-year ESRC-funded project Connecting Through Culture As We Age (CTCAWA). The first iteration of the product was based on an immersive dining experience but was not commercially viable. This new postal/digital offer was further co-designed with potential users to still be exciting but also scalable and affordable. It appeas to multiple potential market users from cross-generational gift-giving to charities to social care providers and corporates. We are developing briefs for the curation of box contents, including a booklet, and by August 2024 we will have a website, logos and branding and samples of an Athens box.

Our next steps are to develop partnerships with philanthropic and commercial organisations, explore potential sponsorship, produce a marketing campaign, build a market and work on distribution. We also want to recruit 'micro-curators' to get boxes production-ready, and the co-design team will continue to refine the product. A charity partner is already interested in taking on Tabletop Travels as a trading arm, if we can demonstrate commercial viability. Tabletop Travels fits with their aims and values and profits would support a range of their work with isolated adults.